Catalyst I - Scaling Nanomox® OIS® Technology for Sustainable Zinc Oxide Production and Clean Material Innovation

Nanomox is launching a scale-up project to commercialise its proprietary OIS(r) (Oxidative Ionothermal Synthesis) process for producing high-purity zinc oxide (ZnO), tailored for use in cosmetics and personal care. This innovation responds to a global shift away from chemical UV filters---many of which are under regulatory and environmental pressure---toward mineral-based alternatives like ZnO. However, conventional ZnO materials on the market suffer from low transparency, agglomeration, and visible white-cast, limiting their use in high-end SPF formulations.

The OIS(r) process, developed by Nanomox, addresses these limitations through a low-temperature, ambient-pressure synthesis route using recyclable ionic catalytic solvents. This wet-chemical method avoids the need for complex reactor systems, surfactants, or post-treatment steps. It enables tight control over particle size, morphology, and crystallinity, producing ZnO with exceptional transparency, dispersion, and UV-blocking performance.

The project will establish two pilot-scale production rigs:

* A Continuous R&D Rig (TRL-5) producing 0.2--1 kg/day, for rapid process optimisation and regulatory testing
* A Semi-Production Rig (TRL-7) producing 30 kg/day, for commercial-grade material validation, customer sampling, and early sales

This staged approach will de-risk the technology, validate full-scale production, and generate real-world performance data---laying the foundation for a future 100 kg/day TRL-8 expansion and a 1,000 tonne/year TRL-9 commercial plant by 2028\.

Nanomox's innovation not only addresses immediate market demand in sun care but also supports wider economic and environmental goals. Key benefits include:

* ??**Enabling next-generation products and materials**: High-quality, custom-engineered ZnO not only enhances cosmetic formulations but also opens opportunities in coatings, electronics, and environmental technologies. The same platform can be adapted to develop other high-value materials such as magnesium hydroxide, titanium dioxide, and advanced metal oxides essential to sectors like energy, rubber, and sustainable packaging.

* ?? **Alignment with Net Zero goals**: The OIS(r) process reduces energy use, avoids hazardous inputs, and can integrate hydrogen co-production for future decarbonisation

* ?? **Supports the circular economy**: Beyond this proposal, the same process can be adapted to recover metals from industrial waste streams, unlocking value from end-of-life materials and reducing dependence on virgin resources

* ?? **Public value return**: Commercialisation will deliver returns via job creation, export revenue, tax contributions, and UK-based clean-tech manufacturing

This project establishes the UK as a leader in clean materials innovation, while building a scalable platform for high-performance, sustainable metal oxides across multiple industries.